Buttress - Towards federated ecosystems with digital twins

The Open Connectivity Foundation (OCF) is a global, member-driven technical standards development organisation. Its 500+ members are working to enable trust, interoperability, and secure communication between IP-connected IoT devices and services. It does this by fostering collaboration between stakeholders across the IoT ecosystem to deliver the freely-available ISO/IEC specifications, including the Secure IP Device Framework, its open-source reference implementation, and an industry-recognized certification program. This enables innovative new secure use cases and user experiences, reduces development costs, integration complexity and time to market, and simplifies regulatory compliance to IoT security and privacy baselines.

Our project will align to the needs of the scope by looking at how we share data within the energy sector in this instance, but more importantly develop a framework that works across the whole infrastructure spectrum. The concept we are looking for is also aligned to the digital twin agenda, our feasibility study will assess the prospect of a connected twin and how both the UK and South Korea can develop the right data ontologies and reference data models using OCF and that of Fiware, its partner in smart city modelling.